MULTIPLY – Multi-wavelength ULtra-Thin uniformly Illuminating Photonic materiaLs

"The MULTIPLY project supports a feasibility study, bringing together DesignLED Products Ltd. (DLED) and the Institute of Photonics (IoP) at the University of Strathclyde to evaluate the potential integration of the materials under development at the IoP with the market driven Innovation at DLED.

The goal is evaluation of the materials under R&D at the IoP and integration of those materials in demonstrator(s) targeting the emerging needs of DLED's commercial customers."